New organic semiconductor materials and their application in energy-related devices

The focus of the project will be on conjugated organic semiconductors and will involve synthesis, characterisation and application in energy conversion and storage devices. These will include batteries, organic solar cells and low-energy using devices such as hybrid LED lighting, OLEDs and organic lasers.